Adding Value to Food Waste" - the retreival of High value Materials from Eggshell Waste

Adding Value to food waste - retrieval of high value materials from eggshell waste, is a project that will do exactly what it says.
The egg processing industry generates 15000 tonnes of waste egg shell annually in the UK, this goes to land fill at a cost to the processor.
It is planned that the output of this project will turn this negative flow of funds positive through the extrattion of materials that can be used in other fields, generating a profit to the egg industry. We have identified a number of target materials and markets and plan to roll out calcium carbonate mineral swiftly after the project has ended and more complex biological based materials ( using the revenues from the minerals to help fund the project )
We expect to be able to generate jobs through manning the processing plant, and generate additional jobs in disparate industries with the materials produced from the plant.